Impact and Heat Processing of Mars' Moon Phobos

To investigate the survival and modification of organic material and the chemical and physical effects of impact modification on the surface of Phobos and carbonaceous asteroids.